DRIFT: Disaster Reconnaissance & Intelligent Forecasting Technology

The DRIFT Eureka Consortium presents an innovative project to help communities prepare for, respond to, and recover from disasters. The project aims to enhance structural assessments, using AI-driven 2D and 3D imaging technology for real-time analysis of structural vulnerability and damage risk.

**Key areas of focus include:**

* **Digital Technologies:** Developing a framework for real-time data collection on building damage with rapid processing of 2D images during emergency phases.
* **Resilient Construction**: Creating methods for assessing seismic vulnerability and establishing a harmonised database of seismic risk from diverse data sources.
* **Post-Disaster Waste Management**: Offering solutions to convert demolition waste into usable materials for reconstruction, aiding environmental protection and recovery efforts.

Partnering organisations from South Korea, Türkiye, and the UK bring a wealth of expertise, with each country leading a technical work package. Aralia coordinates the project, with collaborative networking to ensure strong social impact and commercial success. The final product will be a QGIS-based framework with Postgres integration, interfacing with public and private GIS resources.